Creating the world’s first turnkey modular black soldier fly (BSF) breeding system for insect producers worldwide

The world's food production system is broken. 20% of the food the EU produces each year is lost or wasted costing €143bn in addition to the environmental consequences. At the same time, current food production and, in particular, animal proteins have become increasingly environmentally unsustainable. Wild caught fishmeal stocks have declined by over 30% in the last 15 years and 4m hectares of rainforest are culled annually in the production of soy. Put simply, today's proteins can't meet tomorrow's demand and the entire value chain of agri-food is seeking new, alternative protein sources to meet this increased demand.

Entocycle are using insects to sustainably feed the world. The company's mission is to replace destructive and unsustainable forms of protein in animal, fish and ultimately, human diets.

Entocycle is creating game-changing, disruptive technology by developing the world's first turnkey BSF breeding system designed for rapidly scaling insect protein producers around the world. With the help of IUK funding, Entocycle can become the industry leader in insect breeding technologies (creating jobs, wealth and a centre of excellence for insect protein technologies in the UK).